University of Bath and Ben Whistler Limited

To research, specify and develop next generation user driven digital information technology tools and methodologies to enable mass artisan furniture design and manufacture.